Power generation and cooling using LP Turbines

LP Turbines operate according to a novel thermodynamic cycle supported by mathematical modelling and research evidence from Lancaster University. LP Turbines can generate electricity by extracting heat from their environment; even if the environment is at or BELOW room temperature. They can do this because LP Turbines are small "canned wind turbines”, not conventional heat engines. They generate electricity by extracting kinetic energy (KE) from air circulating inside a hollow metal ring. The KE is locally amplified by placing the turbine inside a Venturi constriction in the ring. Replacement heat is then added through the metal walls of the ring.
UK companies have expressed interest in using LP Turbines for a wide range of different low grade heat recycling purposes, including: (i) Replacing cooling towers with LP Turbines to harness waste heat currently dumped into the atmosphere, (ii) Cooling London Underground tube stations and (iii) recycling waste heat produced by industrial food production.